Leveraging Bismuth Redox Catalysis to Build Difficult Bonds

The chemical industry relies on catalysts for over 90 % of its processes. Most of these catalysts are based on transition metals including palladium, platinum, rhodium or iridium. Due to growing demand, there are concerns around the cost and supply of these metals. For example, the average price of palladium in 2025 so far from the chemistry supplier Johnson Matthey is $977.71 per kg, whereas the average price in 2015 was $692.07. The chemical industry's reliance on catalysts indicates this will only continue to rise. Many of these heavier transition metals also have an associated toxicity, often causing respiratory, allergenic and environmental issues. By finding alternative methods that use abundant, low toxicity and cheaply available catalysts the chemical sector will be positively impacted. Reducing both the reliance on precious and expensive metals and toxicity concerns.
We propose to achieve this by using a bismuth-redox catalyst. Bismuth is an abundant element and is often recovered as a waste material from the mining of many other metals. Therefore, it is much cheaper than the transition metals commonly used in catalysis. The price of bismuth over the past century has been extremely stable, as from 1910 to 2010 the cost has fluctuated between $5- 30 per kg. Bismuth is commonly found in many products including, cosmetics, electronics and pharmaceuticals, it has even been suggested that it is safer than table salt. The low toxicity is another reason as to why we aim to develop bismuth catalysts. Recent advancements in the literature have reported a few bismuth catalysts that have the potential to replace the current state-of-the-art catalysts used in industry. Researchers reported that the bismuth catalysts were comparable to transition metal catalysts and even in some reactions outperformed the transition metal counterparts. Preforming in reactions with starting materials that some transition metals catalysts could not tolerate. Though recent advancements have been made the majority of the reported bismuth-redox catalysts operate by a two-electron process. Consequently, one electron bismuth-redox catalysts are ill understood.
The aim of this research is to understand bismuth-redox catalysis operating via single electron processes and to find a suitable bismuth-redox catalyst for small molecule activation, to build difficult C-C and C-N bonds. Such processes are commonly used in the synthesis of pharmaceuticals and materials. As of yet there are no reported bismuth-redox catalysts specifically reported for these transformations. As highlighted prior there is both a need and desire to find alternative catalysts based on bismuth. Once a suitable bismuth-redox catalyst has been found, we will investigate the scope of the reaction, the catalytic cycle and the kinetics to understand the catalytic reaction further. These findings will help make comparisons to the transition metals catalysts currently used in the field. This will be pivotal to determine if the proposed bismuth-redox catalyst will be a viable alternative.
This project falls within the EPSRC catalysis, synthetic coordination chemistry and synthetic organic chemistry research areas. This project is also in collaboration with Christiane Timmel.